DriRun Incontinence brief

After becoming a mum I returned to running and found that I was often experiencing heavy bladder leaks. I never found leak protection on the market suitable for exercise, Disposable pads chafed and leak-free pants overflowed.

Since 2020 I have engineered a new way to catch heavy bladder leaks discreetly. The product development was co-funded by pre-orders in a successful crowdfunding campaign. DriRun will absorb 125ml, that the same as a glass of Prosecco!

Now, I happily go for a DriRun wearing reliable protection that moves in harmony with my body, not rub against it. I want to package that feeling and help others feel the same. This project will test, develop and protect the innovation before it launches this year.

Every time a woman wears DriRun, they get relief from leak anxiety, avoid toxic chemicals and a disposable pad is kept out of landfill.